Nano- Engineering and Fabrication of Oxide based CMC's for high temperature applications

Aerospace manufacturers seek to minimise their emission output and maximise fuel efficiency to minimise the aviation sector's contribution to climate change. This has driven an increase in the temperatures at which aerospace gas turbines operate, and new designs are extending beyond the thermal conditions that conventional metallic superalloy sealing systems can support. In particular, materials that can operate at temperatures above 1000C are needed. Previous research, conducted at the University of Oxford has investigated oxide-based ceramic matrix composites for use in high-temperature sealing applications demonstrated the resistance of ceramic matrix composites at 1100C.
In the current project the relationship between processing parameters employed during the manufacturing of oxide-based ceramic matrix composites and mechanical behaviour they exhibit, will be investigated to support the scaling up of the materials' production. Analysis of the micro and meso-scale features most conducive to desirable mechanical performance and the processing conditions required to engender them will be done to maximise the performance of the composites with conventional single-phase matrix structures.
The project will involve the fabrication of oxide-oxide composite samples with conventional matrix and additionally oxide-oxide composites that are nano-engineered with the addition of nanoparticles. The dispersion, structure, and effect of the second-phase nano-scale particles introduced during the matrix nano-engineering will also be investigated. The ceramic matrix composites manufactured will be characterised structurally using electron microscopy and X-ray computed tomography and the mechanical behaviour will be studied by creep relaxation tests at high temperatures.
This project will use the findings and characterisation techniques developed in the prior research to further optimize the high temperature creep resistance of these ceramic matrix composites through micro and meso-engineering of their microstructural features through manufacturing process parameter optimisation initially and then nano-engineering of the matrix phase. The manufacturing of the ceramic matrix composites developed will be scaled up to a pilot plant level transferable to industrial applications.
The project works closely with Cross Manufacturing Ltd and interlinks with another ceramic matrix composites development project within the research group at Oxford that has strong industrial links.
This project falls within the EPSRC Materials Engineering Composites research area